Synthetic Biology and Directed Evolution of Enzymes

A considerable amount of work has been applied in finding new enzymes or modifying them to improve some of their useful properties and overcoming the limitations of natural biocatalysis and biotransformation processes. So far, one of the most successful methods to accomplish this is Directed Evolution. This approach includes genetic modification and rational protein engineering to modify enzymes at will, making them more effective in carrying out a process of interest. This is a powerful tool that is usually combined with screening techniques to select the variants of interest out of a large library of mutants. However, to date, screenings are usually laborious, time-consuming, and require intensive work. This PhD proposal will present three different methods for Directed Evolution, which will speed up the screening and selection steps.